Measurement of Low Emissivity Coated Glass Temperature within the furnace/manufacturing process

Measurement of Low Emissivity Coated Glass Temperature within the furnace/manufacturing process utilising emisisivity enhancement and emisisivity independence techniques.